Effects of Carbon Neutral Fuels on Hydrogen-Based Fuels Comb ustion, Primary and Secondary Emissions.

Effects of Carbon Neutral Fuels on Hydrogen-Based Fuels Combustion, Primary and Secondary Emissions.